Anglia Ruskin University and LMK Thermosafe Limited

To develop an in-house capability in electronics design and embedded control systems through a robust series of prototype design and development, testing phases and commercialisation (including rapid business scaling).